Laboratory study & technichal feasibility analysis of Bump Mark food expiry label

Smart packaging which shows a real-time indication of food spoilage is not a new idea. It has been talked about since the 90s as an effective way of improving food safety and reducing food waste. There have been a number of developments in this area but none of them have successfully launched in the market. Why? They use complex materials making them far too expensive. We are developing a product called Bump Mark, the first biologically-accurate food spoilage indicator made out of waste by-products in the food industry, making it a fraction of the cost of previous technologies. This project is to achive full technical validation to ensure that the technology is accurate enough to be launched onto the market so that UK citizens and the economy can begin benefiting from more accurate information about our food.